Reading Vulnerability in the Novels of Anna Kavan, Ann Quin, and Kathy Acker

This project argues for the contemporary relevance of a poetics and politics of vulnerability, via a comparative
reading of three key female literary experimentalists of the twentieth century: Anna Kavan (1901-1968), Ann Quin
(1936-1873) and Kathy Acker (1947-1997). It contends that their diverse formal innovations anticipate and nuance
the concerns and concepts of more recent theorizations of vulnerability in the spheres of law, politics, and
philosophy. It seeks to develop a theory of vulnerability that goes beyond the recognition of subversive content and
works instead as a method to rethink the history and theory of gender politics.

The key research questions underpinning the proposed project are:
- What are the meanings of 'vulnerability' as a 'condition of responsiveness' (Ahmed, 2016: 485), and how
might recent theorizations of the politics of vulnerability be translated into a literary-critical context?
- How do particular texts by Kavan, Quin, and Acker depict 'perform' and enact vulnerability on a textual
level, through formal strategies of appropriation, cut-up, fragmentariness and autofictional
experimentation? How do these strategies foreground 'responsiveness' and 'permeability'? How do their
thematic concerns unpick gendered experiences of vulnerability?
- What can comparative analyses of these three authors, by way of this throughline of vulnerability, tell us
about their individual literary projects, fraught relationships to feminism and diverse legacies?
- How might an international framework be used to explore the connections between psychic, linguistic, and
geographic displacement in these three authors' texts? How might these forms of displacement reflect and
refract vulnerability as a literary-political practice?
- How might innovative literary practices serve to nuance vulnerability theory as a critical paradigm and
gender-political strategy?